Unearthing value in energy datasets through the use of Machine learning

It has always been a personal objective to tackle the systemic issues that are causing the climate and nature crisis. Through my work at ESC and at Subak I have supported many different energy organisations and climate organisations, for-profit and not-for-profit, governmental and NGO. One of
my broader objectives is to use this PhD to stimulate or start my own organisation, using what I have learned in this PhD as a foundation to accelerate the UK's transition to a fully decarbonised economy. As a founder I would continue to bridge academia and industry, decarbonising the UK
economy, but also advising other nations on rapid decarbonisation.